Mapping individual differences in the neuroanatomy of dementia

1. Brief description of research context & potential impact

Currently, dementia trials are designed to detect group-level differences in MRI biomarkers between treatment and placebo groups, relying on the assumption of within-group neuroanatomical homogeneity. However, this does not match clinical practice, where treatments must be allocated individually to patients. Reliable findings from trials are scarce, potentially because the current approach does not capture individual differences. Given the heterogeneity of neurodegenerative diseases, methods are needed to characterise the underlying heterogeneity in brain structure that likely better map to the observed variability. This project will move beyond group-average analyses towards mapping individual differences, utilising and developing spatial normative modelling methods for neuroimaging data. By overcoming the assumption of homogeneity in clinical trials of dementia treatments, we have an opportunity to reconsider the efficacy of previously failed interventions, using a more sensitive and appropriate statistical approach.

2. Aims & objectives

We intend to apply spatial normative models to dementia patients from public (such as Alzheimer's Disease Neuroimaging Initiative [ADNI]) and local UCL datasets, to map the individualised neurobiological fingerprints in people with neurodegenerative diseases. From these measures, we will use clustering analysis to evaluate the presence of meaningful patient subtypes. We plan to apply normative models to pre-symptomatic or mild cognitive impairment patients and relate deviations from normative models to disease progression risk. In addition, we aim to apply normative models to clinical trial data to re-evaluate treatment effectiveness.

3. Novelty of the research methodology

This project will be the first application of spatial normative modelling methods in dementia. Furthermore, the normative modelling technique is currently undergoing advancements. Past implementations relied on Gaussian process regression; however, this project will develop and implement newer methods that reduce the impact of site/scanner differences, scale more efficiently to larger datasets, and better handle spatial dependencies between patterns of brain atrophy.

4. Alignment to EPSRC's strategies & research areas

The project aims to enhance and accelerate current medical imaging technologies using innovations in statistical normative modelling methods for spatial data. The nature of these methods can map out individual biological differences and therefore have potential to transform healthcare by paving a route towards personalised medicine and advancing clinical practise. This will in turn improve the quality of life of dementia patients by providing better understanding of prognosis and treatments suited to the individual. The project's goals align with the EPSRC research theme of Healthcare Technologies, particularly in optimising treatment through patient-specific prediction. Alongside this, the technological development inherent in the research matches three EPSRC research areas (1) Medical Imaging: the project relies on analysing neuroimaging data (2) analytical science, as the development of novel statistical models is a key aspect of the research and (3) Biological informatics: from the development and application of state-of-the-art statistical tools using computational techniques, such as machine learning, to investigate the biological underpinnings of dementia.

5. Any companies or collaborators involved

An important collaboration for this project involves working with Dr Marquand, head of The Predictive Clinical Neuroscience lab, Donders Institute (Radboud University Medical Centre, Nijmegen, Netherlands), who originally developed the spatial modelling techniques. In addition, a close collaboration has been established with the Dementia Research Centre (DRC) who are providing expertise in dementia and clinical trials.